Towards Robust Reasoning in Language Models via Mechanistic Interpretability Research Proposal

For my PhD research, I am investigating how model robustness and interpretability can be improved through white-box technologies. The field of AI governance has made significant strides in developing frameworks for AI regulation, yet there remains a critical gap between theoretical governance frameworks and practical implementation. Regulations like the AI Safety Act emphasize the need for AI models to be both robust and interpretable to enhance safety, which necessitates the development of effective monitoring and steering methods. Through my research, I want to address the challenge of creating tools that monitor and enforce AI safety standards through mechanistic interpretability techniques. These methods should not only be integrated into model architectures to improve safety but also facilitate auditing. AI safety researchers have theorized that black-box access alone is insufficient for rigorous AI audits, emphasizing the need for more sophisticated evaluation techniques. White-box approaches-which analyze internal model weights and activation patterns-offer a promising alternative, and have been shown to effectively monitor and enforce safety standards in experimental settings but remain underexplored. My work focuses on developing mechanistic interpretability-based techniques to steer models and monitor unwanted behaviors. I will evaluate these methods against existing black-box approaches where applicable to assess their effectiveness in improving AI safety and reliability.